Support for IP, manufacturing readiness, and customer demos of a solar-UAV service

Limosaero is a micro-SME developing a low-altitude, long-endurance, sub 25 kg, solar-powered UAV. The prototype of the UAV has been successfully test-flown. To do so, this project aims to address three key areas: manufacturing readiness, IP development and protection, and operational costs of customer testing and validation.

Limosaero will work with composite experts, the National Composite Centre to create a manufacturing roadmap that will facilitate the transition from prototype development to volume production. Limosaero will engage IP specialists to conduct an IP audit and assess freedom to operate. Finally, the project allocates resources towards addressing the operational costs associated with customer testing and validation to conduct professional and impactful trials that showcase the technology's capabilities to potential customers, accelerating Limosaero towards commercial revenue generation.